Plant-microbe interaction reshuffling and its contributions to plant stress toleration and biogeochemical cycling

Global changes like climate and land use change pose a significant threat to biodiversity and ecosystem function, requiring multidisciplinary approaches to predict and mitigate the potential loss of the services they provide. A key effect of climate and other global change drivers is the "reshuffling" of biotic communities as species' local abundances and geographic ranges expand and contract. Though the patterns of how geographic ranges shift with global change are coming into view, more work on the mechanisms behind these shifts is needed to predict, mitigate, and engineer solutions to conserve biodiversity and ecosystem services, such as microbiome alleviation of plant stress.
This PhD project will take a multidisciplinary approach to elucidate the causes and consequences of biotic "reshuffling" caused by global changes. Overall, the PhD will blend physiology and experimental biology with community and ecosystem ecology to address fundamental biological questions with an impact on conservation policy, land management, and agricultural sciences. The project will use plants as the primary study organism as well as their interactions with microbes. The primary questions of the project will be: How will plant-soil feedback (PSF) of resident alpine and upward range-shifting plant species (Lynn et al., 2019) alter biogeochemical cycling (Pugnaire et al., 2019)? And how will these microbiome changes alter plant tolerance of variable environments (Herrmann et al., 2019)? This project will assess how the predicted competitive exclusion of alpine plants by range-expanding species will lead to altered ecosystem functions (e.g., soil carbon storage, nutrient cycling) given different potential PSFs of the plants and elucidate novel mechanisms by which plant microbiomes contribute to plant stress tolerance. A potential outcome of this work is the identification of agriculturally useful microbial symbionts that alleviate plant stress.